Enabling environmentally clean, sustainable and inclusive jobs and growth in UK. Development and testing of a ‘virtual entrepreneurial ecosystem’ to connect impact ventures with public and private sector donors to fund SDG aligned initiatives.

* Startups and scaleups have an important weight in the UK economy and in advancing the Industrial Strategy. They are also key to sharing with government many of the social and environmental problems the country (will) face(s) and why impact startups are key to the economic recovery of the country.
* Startups are among undertakings most affected by COVID19, an entire generation may never scaleup. With limited liquidity available on the financial markets, there is a need for building an entrepreneurial ecosystem that can support impact startups creating environmentally clean, sustainable and inclusive growth and jobs.
* This project will develop a 'virtual entrepreneurial ecosystem' that redistributes financial resources (pre-seed) in the form of donations from public and private sector stakeholders to impact startups.
* The entrepreneurial ecosystems will connect impact startups from leading UK universities (Oxford, Cambridge, Coventry, Northampton, Birmingham, Warwick, Cranfield, Aston, Nottingham, Leicester, Lougborough, Keele) to public and private donors with an agenda aligned with the SDGs, including venture philanthropist, corporates, public agencies and impact investors. The nexus of the ecosystems will be built using crowdfunding technology, that will allow the flow of funds from donors to the impact ventures. Access to these stakeholders will be ensured by Oxford University Innovation and the European Venture Philanthropy Association.
* The experimental research carried throughout the project is based on principles of Agile, Lean Start-up, and Human Centred. And the project will last a total of 9 months.
* The project will produce 5 key deliverables: (1) 'virtual entrepreneurial ecosystem' prototype based on crowdfunding tech; (2) Proposal for SDG Partnerships (SDG 17) to ecosystem stakeholders involved in the project; (3) Blueprint for accelerating SDG impact to be used for broader dissemination and ecosystem building, (4) Impact measurement tool to assess the contribution of impact ventures to the SDGs, based on existing models, theories of change and UN Business Benchmarks and results of its empirical application during the project.(5) A use case of the platform consisting of an app addressing loneliness developed by an Oxford startup selected by OUI.